Minded Security Innovation Voucher

Minded Security Anti-Malware Technology (AMT) provides Financial Institutions with dedicated malware cyber threat intelligence of account take over fraud and empower them to prevent online fraud. We are looking for help in increasing visibility of the technology to fraud mangers at various UK banks as well as collaborate with R&D Labs and Universities to conduct tests of our technology as well as from law firms to register the IP of our technology.